The University of Reading and Exonar Limited

To develop novel data classification analytics platform; driving sales by providing a unique capability to help customers understand and protect very large big-data sets.